University of Strathclyde and Inex Works Group Limited

To embed physical and analytical chemistry knowledge and expertise and develop an industry leading range of high performance and environmentally friendly de-icing solutions